Exploration, Imperial Discourse & Romantic Landscape Aesthetics: British Travel Accounts of the Indian-Himalaya, Hudson's Bay Company Territory & West

This project proposes an analysis of British travel accounts from the late eighteenth to mid nineteenth
century concerning three eventual sites of British imperial occupation: the Indian-Himalaya, Hudson's Bay
Company Territory in North America, and West Africa. Through an examination of travel narratives'
engagements with imperial discourse, knowledge gathering, representations of indigenous peoples and the
construction of landscapes through the language and style of the Romantic picturesque and sublime, this
project will reveal the ways in which these narratives worked to both promote, and undermine, the British
imperial project in an age of rapid global imperial expansion.